Indirect Measurement of the Higgs Boson Width and Searches for Additional Higgs Bosons & Measurement of low pTD+ meson production cross section at CDF

Using data collected with the ATLAS detector at the LHC an indirect measurement of the Higgs boson width from off-shell production and decay to Z-boson pairs where one Z boson decays to a lepton pair and the other to a neutrino pair will be performed. The same final state will also be used to search for new high mass Higgs bosons predicted in many extensions of the Standard Model of particle physics, and for Higgs bosons decays to dark matter particles.

Using the full data set collected by the CDF experiment at the Tevatron collider in Run II a measurement of the D+ meson production cross-section in proton-antiproton collisions at 1.96 TeV center-of-mass energy will be performed. The measurement probes a yet unexplored low transverse-momentum range, down to 1.5 GeV/c, using events selected with criteria that bias minimally the features of the collision. For initial state and collision energy, this remains a unique measurement of quantities that are important for QCD studies and for tuning Monte Carlo simulations."